Visual Intellect

We provide data visualisation and analysis services of open data in the housing market. Our initial prototype visualises housing demand and supply in England. It shows the balance between supply and demand down to district level. We now want to extend this initial prototype to provide more housing market insights to Housebuilders, Housing Associations and planners. Once developed our tools will help decision makers in the property market make the right investment and policy choices.